Design and Pilot Study Testing of "The MyGo" - a functional, wearable, electrical stimulation garment.

Mygo4ward Ltd are developing "The MyGo" - an affordable, innovative and wearable technological garment, to improve the mobility and the lives of People with spinal cord injury and neurological disorders.

There are 30 million people in UK, Europe and North America living with these disorders and, the company estimates, The MyGo would improve the health, wellbeing and quality of life of up to 80% of these people.

Spinal cord injuries and neurological disorders often render people unable to access normal movement and basic functional activities such as standing and walking and "The MyGo" is specifically to improve the quality of life and opportunities, for these people.

This project will investigate design options on the garment, the control unit and its general functionality, helping the company proceed towards full clinical trials and entering the global marketplace.